University of Sunderland and Speeding's Limited KTP 22_23 R4

To implement new management methodologies to optimise production capacity and manage business and supply chain risk, while growing human talent and the skills base.